Cardiff University and Wildfowl and Wetlands Trust KTP 24_25 R4

To evidence the impact of a nature connection programme and diversify the business model for this to ensure the programme can continue to run beyond its current funding cycle.